MVP App My Best Mood: Empowering Young Minds Through Creative Technology to Build Confidence and Inspire Self-Expression.

Children today face a growing mental health crisis. Generation Alpha were the first to experience remote learning during the pandemic and, its long-term impacts now becoming increasingly evident.

In a response to the rising cases of suspected anxiety, ADHD, Dyslexia, and Autism, young minds are struggling with emotional regulation, creativity, and self-expression. These challenges often leave our change-makers of tomorrow feeling isolated and lacking confidence. The question is: how can we provide them with a safe, supportive space to thrive?

The **My Best Mood App** is an innovative, immersive platform designed to empower Generation Alpha. It offers a creative environment where children can express themselves, reduce anxiety, and build confidence. Tailored especially for those facing mental health and neurodiverse challenges, the App is a tool for emotional growth, self-expression, and storytelling.

Key features of the **My Best Mood App** include voice-to-text journaling, phonics-based reading support, and AI-powered prompts using visual, textual, and spoken inputs. These features are thoughtfully designed to make creativity and self-expression accessible to all children, particularly those who struggle with traditional methods like writing or reading.

Recognising the critical role played by supportive families, the App also includes a dedicated parent login area. This space provides resources and encourages mutual support between parents facing similar challenges, building a sense and the reality of community. Together with the App creates a holistic mental health solution, building confidence, happiness, and resilience in both children and their families.

Developed in the UK, **My Best Mood App** will leverage Coventry and Warwickshire's vibrant immersive and creative industries cluster to design, test, and implement the App. The MVP (Minimum Viable Product) will be the first step in a phased development approach that will be made available for free to families in the region, creating a foundation of user feedback and engagement. From there, the App will scale to reach children and families across the UK and beyond, contributing to improved mental health and driving local economic growth.

The **My Best Mood App** isn't just a digital tool - it's a movement to lessen the impact of childhood trauma into adulthood. By nurturing young minds, sparking creativity, we can help children achieve their best emotional and confident selves.